Is Unconditional Accounting Conservatism a Priced Risk Factor?

Several accounting attributes have been shown to predict stock returns. Accounting research claimed that unconditional accounting conservatism is linked to future stock returns through an earnings "fixation" mechanism, similar to that involving extreme accruals. More recently, Penman et al. (2016), among others, suggested that unconditional accounting conservatism is tied to stock returns through risk. In this study, I build on the framework of Penman et al. (2016) and on the literature in capital markets to more directly assess whether an unconditional accounting conservatism risk factor is actually priced by the market.